The University of Liverpool and A.W.Hainsworth & Sons Limited AKT3

To develop a novel traceability system for woollen textile production using transformative tracer technologies and blockchain-based digital records, promoting product authentication (proof of provenance/anti-counterfeit), supply chain circularity and compliance with Ecodesign for Sustainable Products Regulation and Digital Product Passport requirements.